Signmatters- a tool to connect the deaf and hearing impaired to signers

Signmatters is an app that will safely connect the deaf and hearing impaired community to British Sign Language (BSL) interpreters. We aim to disrupt the current administration led services that are costly and dysfunctional. Through our game-changing innovation we aspire to be the leading app for the deaf and hard of hearing community. Our vision is to expand to other special needs sectors including assisting anyone with a disability or long-term health condition to connect to community support workers and the Access to Work scheme. Expansion will be to take either or all of these special needs to the global level. There is also the potential to roll out the service to cover the entire language services support system

The simple aim has a huge social impact - we describe it as _"Uber for interpreters"._